Perception-guided Aerial Additive Manufacture: A StepTowards Closed-loop Construction with Aerial Robots

In an era marked by rapid technological advancements, the integration of aerial robots into our daily lives and environment holds immense promise. These aerial robots have the potential to revolutionize industries, from environmental monitoring to infrastructure maintenance. This PhD project centers around the pivotal areas of design, perception, and control of aerial robots, with a profound goal of advancing the capabilities of the aerial robots.